Bulk-boundary correspondence in topological time crystals

The project explores the interplay of topological order and time crystals -- with particular focus on non-equilibrium incarnations of topological features. One such feature is the bulk-edge correspondence between properties of the anyons in the two-dimensional (2D) bulk and symmetries of the 1D edges of the system